Navigo: Transforming English Language Education through Personalised, AI-Driven Learning.

Navigo is an ambitious project designed to revolutionise how young learners across the globe acquire English as a Foreign Language (EFL). Leveraging the power of cutting-edge Artificial Intelligence (AI), Navigo combines innovative technology with world-class educational research to create an engaging, adaptive, and personalised learning experience.

Building on the success of the Horizon 2020-funded iRead project, Navigo takes game-based learning to the next level. The project integrates advanced AI capabilities, including Large Language Models (LLMs), to deliver culturally adaptive content, real-time gameplay personalisation, and immersive narrative-driven experiences. By addressing key challenges such as engagement, motivation, and personalisation, Navigo ensures that young learners---particularly those aged 6--12---benefit from effective and enjoyable education tailored to their unique needs.

Developed by fish in a bottle (FIAB), a leading UK-based digital innovation studio, in collaboration with University College London (UCL), Navigo draws on decades of expertise in game design, education, and AI research. The project's innovations include an AI-assisted authoring tool to streamline content creation, an adaptive narrative framework to enhance gameplay, and expanded support for multiple devices, making Navigo accessible to diverse audiences worldwide.

Navigo is a response to the growing demand for high-quality EFL solutions that engage learners through purposeful play. The game is designed to empower children to build strong foundational language skills while fostering a love for learning. Through co-design workshops with educators and students, Navigo incorporates cultural insights and feedback to create meaningful, contextually relevant experiences.

This transformative project has the potential to redefine educational gaming, setting a new standard for excellence in EFL instruction. By seamlessly blending technology and pedagogy, Navigo aims to create a lasting impact on learners, educators, and the wider field of game-based education.